UDCA

NZP-Dextra manufactures bile acids used principally in the manufacture of the liver drug ursodeoxycholic acid and carbohydrates for drug actives and medical research.

The company will use its innovation voucher to further develop and improve its manufacturing processes.